SBRI: innovation in rail security surveillance analytics, phase 1

SeeQuestor - a leading UK SME in the field of video artificial intelligence with a track record of delivering innovative & award winning products - will deliver its vision for "Intelligent CCTV (iCCTV)". The advanced analytics platform will take recorded video streams and process them through SeeQuestor's metadata engine, making that data instantly searchable, whilst presenting events of interest to Network Rail viewers (as if in real time). Key features will include: threat detection (e.g. guns, knives, abandoned bags); behavioural analysis (loitering, running, abnornal activity); crowd analysis; instantly locating persons of interest & more. The demonstrator is designed to facilitate rapid incident response as well as to predict events that might impact public safety ahead of time. Leveraging as much of the Network Rail camera infrastructure as possible and designed to be easily scalable, including for very large camera networks. iCCTV will enhance the skills of Network Rail CCTV operators, by providing rapid, intelligent and simultaneous monitoring of live feeds from hundreds of cameras, something outside the capabilities of any human. Thereby vastly improving monitoring coverage by focusing operator’s attention to where it is most effective, improving response times through proactively checking & identifying persons of interest and behaviour and the receiving of associated safeguarding information, key to the safety of personnel, as well as improve passenger service and experience. SeeQuestor is able to demonstrate some of these functionalities today, however, is applying for funding to further develop, refine & productise its algorithms and to build a robust software demonstrator platform.